Understanding the commercial viability and RoI of using the iPEST System

We live in a connected world, where information flows between machines, buildings and
people. Information helps us make better decisions, saving time, resources and money.
That is apart from in pest control. iPEST is bringing pest control into the 21st century through
the application of real time rodent protection.
Our information based offering and business model are a revolution in the delivery and
support of pest control services, improving effectiveness and efficiency while reducing costs.
This grant will enable iPEST to field trial the solution across a number of different locations,
proving the technical reliability and better defining the financial benefits to future customers.